Cyber Funding

Business reputation and integrity are paramount to the future growth. Our current information security controls and processes may not be robust enough to protect our business and our customers from today's cyber attacks. We acknowledge that we will need professional assistance to ensure our cyber security is 'fit for purpose' The Cyber Security Innovation voucher would ensure that we could engage with a security consultancy to embed a robust cyber security policy.